Jan2013 Storage

Sustainables4U are a company dedicated to providing sustainability solutions to businesses and homes. We provide solutions for energy and water saving as well as energy generation (primarily solar) and energy storage, through our products and services.A new strand to this business is our development of new Lithium-ion based electrical energy storage systems for on and off grid applications at portable, residential and small commercial level (energy storage in the range from 2 to 40kWh). These are designed to store renewable energy from solar panels or other renewable sources and permit its use at night or in bad weather and also to address the issue of energy security (use of solar power in a power cut for grid tied solar systems).